Indigenous food systems, biocultural heritage and agricultural resilience

The world's 370-500 million indigenous peoples are amongst the poorest and most food insecure. IIED and partners have been conducting research on indigenous farming systems and traditional knowledge in Kenya, India and China, without humanities inputs or training. This project aims to expand this existing partnership of agriculture and sustainability researchers and NGOs to include humanities and interdisciplinary academics. The new partnership will develop novel interdisciplinary approaches to explore indigenous food systems, past and present, from farm to plate, including crops, processing and cuisine. It will design new research methods that use ethnobotany and oral histories alongside agricultural surveys, as well as information from historical and archaeological sources. The areas of research are: (i) the Rabai community, Mijikenda tribe in coastal Kenya; (ii) the Lingsey and Lingseykha communities (Lepcha and Limbu people) in the Himalayas, West Bengal, NE India; (iii) the Naxi people in the Stone Village area of Yunnan, SW China. These areas have a rich diversity of traditional crops which are adapted to local conditions and hence important for agricultural resilience; but many of these crops have declined in recent decades, becoming minor, and associated traditional knowledge is rapidly disappearing. A key driver of change is the spread of modern high-yielding varieties promoted by agricultural research and extension services. The new research is expected to generate evidence of the long-term use of certain traditional crops which suggests suitability for local agricultural contexts, to inform agricultural researchers and policy makers, and community crop choices.

The project will also establish a wider global network on indigenous food systems bringing together the new partnership, other UK humanities and agriculture experts, FAO, and international and indigenous experts working on indigenous food systems. The network will connect researchers working largely in disciplinary and sectoral silos and using very different approaches, to jointly identify and develop new areas of interdisciplinary research critical for addressing the food systems challenges of indigenous peoples in developing countries.

The project has 3 main objectives, each of which forms a work package:
1. Establish a new cross-sector research partnership and network on indigenous food systems, linking interdisciplinary academics with agricultural and sustainability researchers and policy makers in the UK and LMICs and globally (FAO). A workshop will be held in the UK to bring together these actors, take stock of research to date on the role of indigenous food systems in resilience, nutrition and sustainability, and identify key areas for further interdisciplinary research. The workshop will also begin to develop interdisciplinary approaches for research on indigenous food systems in the study communities in Kenya, India and China.

2. Co-design new interdisciplinary research approaches and develop interdisciplinary capacity to explore indigenous food and farming systems past and present, and from farm to plate. Local workshops will be held in each country to develop new approaches tailored to each local context in collaboration with indigenous communities, agricultural researchers and policy makers and local humanities experts. Ethnobotanical questionnaires will be developed collaboratively and tested by local partners.

3. Advocate the importance of using traditional agricultural knowledge, crops and landscapes to create strategies for agricultural resilience. The results will be used to prepare workshop reports in English and local languages; a journal article; and a project proposal for future in-depth research in the 3 sites. The results will also be presented at international policy meetings on sustainable development, biodiversity and culture, and at DFID. They will be disseminated more widely through a blog and a news story.

Potential impact
The project will establish a new interdisciplinary partnership and network for research on indigenous food systems, and develop interdisciplinary research approaches and capacity, through workshops in the UK, Kenya, India and China. It will produce a range of outputs to reach a range of beneficiaries: i) reports of each workshop in English; ii) reports of local workshop in local languages; iii) a project proposal for research on indigenous food systems in the 3 countries; iv) an article for an interdisciplinary journal to provide interdisciplinary methods and approaches for wider replication; v) a blog and news story for a broader development audience; vi) presentations at UN conferences on Sustainable Development Goals, Biodiversity and Culture, and at DFID.

The project will benefit the following actors:
- IIED and its agriculture and sustainability research and NGO partners in Kenya, India and China will benefit by establishing a new partnership with interdisciplinary and humanities experts which will build their capacity to develop and use interdisciplinary research approaches - notably ethnobotany and oral histories - to enable them to fully explore indigenous food systems and crops and their cultural and historical contexts, and to better inform and influence agriculture research and policy debates by using historical as well as present-day evidence.
- UK humanities and interdisciplinary academics at Kew, Cambridge University and University of London (SOAS), and a business models expert from Newcastle University, enabling them to establish new partnerships with agriculture and sustainability researchers, policy makers and indigenous communities in the three countries, to enhance the development impacts of their research.
- Other UK humanities and agriculture/food academics, allowing them to develop new collaboration across sectors and disciplines, and with international policy makers through the FAO Hub on indigenous food systems.
- Agricultural scientists and policy makers in Kenya, India and China who will gain new understanding of the role of indigenous food and farming systems in agricultural resilience, nutrition and sustainability and of local community contexts, through local workshops and field trips, enabling them to develop more effective interventions.
- Indigenous communities, who will get a rare opportunity to have an equitable dialogue with agricultural researchers both in a local workshop setting and in their communities, to share their traditional knowledge and cultural values and highlight challenges they face. The project will enable them to co-design new research on their food and farming systems, past and present, so that they can learn from crop choices and strategies that have been resilient in the past, and ensure that the research directly addresses their food security needs. Co-researchers from the communities will work with partners to plan and facilitate field visits and to undertake future research in their communities and landscapes to strengthen local research capacity and create employment.
- Humanities academics (e.g. anthropologists, historians) in India, Kenya and China, by enabling them to establish new collaboration with agricultural researchers, policy makers and communities, and with UK humanities academics, and co-develop new interdisciplinary research approaches.
- International policy makers and development agencies, who will gain a better understanding of how indigenous food systems contribute to agricultural resilience, nutrition and sustainability through presentations at international UN conferences on biodiversity, the sustainable development goals, cultural heritage, and at the UK aid agency (DFID).
- Academics in various disciplines, particularly Ethnobotanical and Ethnographic research on subsistence farming; and development studies, by showing how ethnobotanical studies of crop diversity can contribute towards strategies for coping with climate change.